Pricing Options in Nonlinear Markets with Multiple Defaults

The aim of this project is to consider the pricing and hedging of options in a nonlinear and incomplete market where multiple defaults occur. The method in which this will be approached is by the use of backward stochastic differential equations (BSDEs) which we will use to model the dynamics of the contingent claims in the market.

The pricing and hedging of both European and American contingent claims where the market admits one default has been discussed in a linear complete market, a nonlinear complete market and also a nonlinear incomplete market. However we seek to extend these models by now considering the case where instead of only considering a single default we now allow for multiple defaults. Under this extended framework this would allow us to price and hedge more exotic options which rely on a portfolio of stocks which are all capable of defaulting at different times.